GENERATIVE VIDEO MODELS FOR VISUAL SPEECH SYNTHESIS

The purpose of this research is the exploration of new methods on the problem realistic
video synthesis, particularly on the application of visual speech synthesis, by mainly utilizing
the generative adversarial machine learning setting.

Research category: AI, Speech recognition, machine learning